A Software-as-a-Service for loan origination and full lifecycle loan management with full online and self-service onboarding, configuration and support

CREDITONLINE UK Ltd (CREDITONLINE) is a UK fintech SME, with a core project team of Egle Krolyte-Plentiene, Nerijus Kazlauskas, Algimantas Sidabras and Mindaugas Rupšys , is solving a significant unmet need with its Software-as-a-Service where a customer can onboard himself and start using fully functional service. CreditOnlineLite as a web-only application for lenders and different loans providers, who do not have any infrastructure, in-house software or adopted solution(-s) for customer and loan management. CreditOnlineLite solution will extend the evolution of loan origination solutions from in-house and on-premise deployed to fully online and self-serviced, pay-as-you-go solution.

The solution will enable even early stage businesses to adopt powerful software and grow their functionality together with the business needs. The operational expenses for the service will be appropriate to the number of functions.

CreditOnline's loan origination solution will provide an already well-knows SaaS approach for lending software, what is not covered on the market currently. Several loan origination and management systems still proposed old-fashioned ways of software service, such as deployment in customer's infrastructure, or dedicated cloud environment for every customer.

This experimental development project aims to create and develop a fully functional online lending platform as a SaaS solution for loan originators.